Uk Sling & Tackle

First, protect our databases that contain customer details and account information. Second, identify current risks to our databases, and, supplier and customer information. This will help to build a cyber strategy and policy. Staff training will also be required to ensure operational systems are run securely and not compromised. All of this will help implementation of the necessary strategic plans and realise business growth.